Enhanced Cell Stability during manufacture and administration

Effective and safe manufacture of human cells for therapy requires
application of multiple-input, Quality by Design principles throughout the
whole process, from cell sourcing through expansion to patient. Particularly
important are hold stages which are essential for flexibility, the poor
specification of which will be the cause of process failures and loss of
cell specification on application to the patient.The project objective is
the creation and testing of a new technology toolset which will integrate
the novel commercial formulation skills of Stabilitech with proven
microscale process discovery skills of UCL to help regenerative medicine
companies discover at an early stage, using small quantities of precious
cells at lower R&D costs, innovative ways in which cells may be held so that
both manufacture and administration to the patient meet the current
regulatory and economic challenges.